Productivity Optimised Pipelines for Digital Production (ProDip)

Productivity Optimised Pipeline for digital production (ProDip) is an 18 month collaborative project addressing key needs in the digital production industry (including CGI for films, games, augmented & virtual reality) of rapid motion capture (including detailed facial expression and body movements) with improved and more efficient production pipeline processing – reduction of cost and faster creation of content. ProDip will leverage an increased quality of output and reduce manual input, lowering costs of production and removing barriers to enter new markets for cross platform digital assets. This project therefore seeks to realise a novel suite of integrated modular software tools to automate key pipeline processes with increased efficiency, flexibility and analytic capability for face and body MoCAP, opening a new digital production route. Project lead, Framestore, are a well-respected traditional and digital film, TV post UK production company (inc. CGI for Gravity, Avengers). Vicon are an established motion capture equipment company providing integrated hardware & software solutions to AAA studios & SME developers.